TTopological quantum systems: synthesis and application

Topological phases of matter (Nobel Prize in Physics, 2016) is one of the most exciting topics of modern physics. This area of research investigates the novel quantum properties of materials that are robust against deformations of their parameters. This robustness makes topological material of interest to quantum technologies that request fault-tolerance in order to be useful. The PhD project will aim to employ a variety of techniques and approaches from mathematics and theoretical physics (e.g. topology, quantum field theory, quantum gravity) in order to diagnose the exotic properties quantum matter can have.